API 4 AI

Software proposal: API development to enable AI for improved research and increased socio-economic impact from environmental data.
This is invited response sent to NERC Environmental Data Service via Matt Harrison
Artificial Intelligence (AI) analysis of environmental data will enable transformational insights into natural processes and risks. Deriving reliable understanding of these will be dependent upon supply of high-quality environmental data. The NERC Environmental Data Service (EDS) provides a focal point for scientific data and information spanning all environmental science domains: atmosphere and climate’; earth observation; polar and cryosphere; marine, terrestrial and freshwater; geoscience;, solar and space physics. Improving access to quality assured, high-resolution environmental information, and associated software tools, will enable new users and communities to access environmental research by facilitating integrated analyses of environmental processes in response to societal challenges and environmental change.
Development of Application Programming Interfaces (API) data feeds will enable the development of software for standardised analytical techniques for application to multiple datasets. This project aims to share experience in creating and applying standardised API, through upskilling EDS environmental data experts. This will widen data access to environmental researchers to enable systematic AI analysis of multiple environmental datatypes to underpin development of predictive environmental modelling and digital twins.
Wholesale availability of Machine Learning (ML) and other AI technologies are changing the way that environmental data is being used. They enable a new scale of processing and allow identification of trends and signals in data streams that were previously impossible to identify, or practically impossible to deliver through lack of computing power. Widening availability of API supplied data will deliver new functionality for AI capabilities.
Standardised API development is a specialist skill which has yet to be widely shared across environmental disciplines. The confederated environmental data centres which constitute EDS have different skill levels. EDS developers working for the National Geoscience Data Centre (NGDC) at British Geological Survey (BGS) will be mentoring colleagues in Standardised API development across other EDS institutes, including British Oceanographic Data Centre (BODC) at National Oceanography Centre (NOC) and Environmental Information Data Centre (EIDC) at UKCEH (UK Centre for Ecology and Hydrology) to co-design and deliver the essential components of required APIs and then apply these to Data Science Platforms (DSP). They will deliver outcomes through workshops to colleagues within the Centre for Environmental Data Analysis (CEDA) for National Centre for Atmospheric Science (NCAS) and Polar Data Centre (PDC) at the British Antarctic Survey through workshops and technical documentation. The NOC and UKCEH will demonstrate the usability of the APIs through implementation in scientific data platforms. (For space reasons the proposal refers to EDS data centres’ affiliation via their host bodies).